cybersecurity8

As the eCommerce standards and services body for the UK financial services industry we must ensure our security systems are robust and adequately protected from Cyber crime. In order to protect our business and customer data from the constantly evolving threat from Cyber security attacks we acknowledge that we require the use of specialist assistance in order to achieve this. The Innovation Voucher scheme would help us resource and fund the support we require in order for us to stay suitably protected from Cyber crime.
Cyber security is an ongoing challenge but we strongly believe that if our application is successful external specialists could enhance the way our business operates both now and as our business continues to grow.